Trusted Trade Zone

The development of a concept called a Trusted Trade Zone (TTZ). Such a zone can be established in any country in order to store, transact and interchange data, documents and information in a trusted manner. The TTZ will employ where ever possible the full cyber-security standards mandated by the UK. As such this is a flagship across the globe for UK Cyber-Security Services.